Manchester Metropolitan University And The Village Bakery (Coedpoeth) Limited

To develop a comprehensive sustainable system for producing consistently high quality, high added-value sweet baked products utilising innovative combinations of functional ingredients and process design.